Reinforcement learning for unknown stochastic environments with sparse and dynamic rewards

In this project, we will analize and develop new deep reinforcement learning algorithms for challenging environments with, for example, stochastic non-Markovian dynamics and sparse dynamic rewards.